The University of Essex and AND Technology Research Limited

To develop a first-in-class suite of self-powered, battery-less sensors utilising low-powered processing and an intelligent multi-source energy harvesting system to deliver continuous monitoring capability.